Adaptive sampling ('Read Until') methods in optimised nanopore sequencing technologies

Technical abstract
We propose to develop algorithms to enable adaptive sampling of DNA in real time by exploiting the unique property of nanopore sequencers, that data are streamed from nanopores and that the Oxford Nanopore Technology minION device allows the specific molecules to be ejected from a nanopore at any time, regardless of how completely it has been read. For this, two linked, but distinct, problems must be solved: The DNA molecule (represented by changes in current flow) must be mapped rapidly to a reference and an accept/reject decision must be made based on accumulated previous mapping events. We will address both of these problems using five model cases of direct relevance to BBSRC science:
1. Rapid even coverage in bacterial genome sequencing (e.g. pathogen identification in food-borne disease)
2. Even coverage in diploid genome resequencing (e.g. marker and variant discovery in livestock welfare and breeding)
3. Sequencing of genomic regions of interest that are recalcitrant to conventional sequencing (e.g. in crop plant genomics)
4. Maximising discovery and quantification of low-abundance transcripts (e.g. in fish pathogen response transcriptomics)
5. Coordination of multi-sample sequencing in complex mixtures (e.g. in comparative metagenomics studies)
To achieve rapid matching of early read data to reference sequence we will explore several indexing/pre-computing strategies, including Fast Fourier Transform of streamed data; wavelet transform of the stream followed by indexing; discretisation of the signal and suffix tree or FM-index processing. This tool would run on the laptop local to the sequencer. In contrast, the logical process for accepting or rejecting specific reads will be managed by an external server system running appropriate pipelines on the minoTour minION analysis platform. Templates will be generated for minoTour allowing experienced users to generate pipelines for further specific use cases.

Potential impact
The application of sequencing technologies underpins much of biological research today. Our approach, adaptive sampling in nanopore-based sequencing, serves to eliminate coverage bias and focus resolving power and thus has numerous beneficiaries. Within the broad UK and global academic and applied science communities these methods will benefit both those already using, and those yet to use, sequencing methods.

The direct impacts of our work will be delivered as an enabling software technology that allows broad use of adaptive sampling. During the project we will specifically demonstrate the technology in five areas of biological research and application, each of which represents a challenge area for current sequencing approaches. These are the rapid sequencing of bacterial pathogens for identification, typing and resistance profiling purposes (demonstrating coverage control in diploid genome sequencing), marker and variant discovery in livestock resequencing (even coverage in diploid genome sequencing), access to regions that are difficult to sequence in higher plants, particularly the crop species (targeted genomic region sequencing), pathogen response transcriptome characterisation and profiling in farmed fish species (low-abundance transcript sequencing) and comparative metagenomics (coverage/focus control in multi-sample sequencing). We expect direct impact on groups of researchers who use sequencing approaches in these areas, including, but not limited to, those who have expressed support for the project (see letters of support).

Through the capacity to eliminate coverage bias, sequencing costs will be reduced, making sequencing available to areas of research and application for which cost remains prohibitive (such as deep population biology of crops, the discovery of low frequency variant alleles for livestock breeding programmes and the profiling of expression in non-model species). Through the ability to focus on defined regions, adaptive sampling will bring powerful methods to areas such as ecology and biodiversity (barcoding, whole-ecosystem analysis, occurrences and abundance), environmental sensing (water safety, environmental health, sentinel markers for pollution and climate change), food chain control (food species/breed/line validation, forensic tracking), border and trade control (invasive species, illegal trade in controlled species), bioenergy (investigation of new species, yield improvement), public health (environmental and zoonotic pathogen sinks, epidemiology of anti-microbial drug resistance) and animal health (surveillance, outbreak detection, transmission control).

The UK has long been established at the forefront of sequencing technology and the application of adaptive sampling methods to nanopore technologies will serve to continue this trend.